Law and (the social) order: experiences of justice in different strata of Kassite society

This research aims to address a gap in our knowledge of the history of the Middle East by using cuneiform textual evidence to shed light on the issue of justice in Kassite Babylonia. My central research question is 'are there differences
between élite and non-élite justice in the Kassite Period; and what are the differences?'. It proposes to examine how people of different social status experienced legal processes, using the evidence of Kassite-era legal documents from
the city of Nippur, where archival texts have been excavated in huge quantities. The legal texts give striking insights into people's interactions with each other and with the state, and the study of texts of this genre has been extremely
productive in providing information about the social, economic and political structures of other periods. The legal texts from Nippur are virtually untouched, despite their potential to reveal so much about the real experiences of ordinary people. Elite experiences, for comparison, are attested in royal inscriptions as well as some archival texts. The work of this project is to produce the first ever translations and commentaries for selections of Kassite legal texts from Nippur,
and, through comparative study with élite texts, to evaluate what they can show us about justice across the social hierarchy, to significantly advance our understanding of life in the Kassite Period. These texts offer the opportunity to
listen to voices which have not been heard for nearly 3500 years.